Big Data: Little Disease

Can a better understanding of your personal characteristics help unlock new insights into disease? Could your credit score, your income and your shopping habits help predict whether you are about to have a heart attack? This project focuses on people with diabetes- specifically looking at whether linking big atypical, non-health data sets with health data can reliably predict who is likely to benefit from a health intervention or who is not. Outcomes Based Healthcare, Big Data Partnership, Camden Clinical Commissioning Group and the University of Surrey are working together to research exactly these questions over the next two years. These insights will enable clinicians to understand whether their preventative measures or interventions are likely to be effective, ineffective, wasteful, or even harmful. This moves from a disease-based to a personalised, data-driven health system. To paraphrase Aristotle, it is really important to understand what sort of person has a disease, in order to more precisely understand what sort of disease a person really has. Data science holds the answer to this ancient riddle.